Biochemical and structural basis of bacteriophage tail-associated hydrolases of Diabetic Foot Ulcer AMR pathogens

Biochemical and structural basis of bacteriophage tail-associated hydrolases of Diabetic Foot Ulcer AMR pathogens